Single Event Effects in Resistive Random Access Memory Using Amorphous SiC

Resistive random access memory (ReRAM) are structures that exhibit both a low resis-
tance and high resistance states when a specic voltage bias is placed across the cell. In
this report a focus on the use of silicon carbide based cells has been conducted, due to
its high resistive ratio and wide use in the back end of the line fabrication.